ViTac: Visual-Tactile Synergy for Handling Flexible Materials

Handling flexible materials is common in industrial, domestic and retail applications, e.g., evaluating new fabric products in the fashion industry, sorting clothes at home and replenishing shelves in a clothing store. Such tasks have been highly dependent on human labour and are still challenging for autonomous systems due to the complex dynamics of flexible materials. This proposal aims to develop a new visuo-tactile integration mechanism for estimating the dynamic states and properties of flexible materials while they are being manipulated by robot hands. This technique offers the potential to revolutionise the autonomous systems for handling flexible materials, allowing inclusion of their automated handling in larger automated production processes and process management systems. While the initial system to be developed in this work is for handling the textiles, the same technology would have the potential to be applied in handling other flexible materials including fragile products in the food industry, flexible objects in manufacturing and hazardous materials in healthcare.

Potential impact
``AI and the data driven economy'' has been set out as the first of the four Grand Challenges in the UK government's Industrial Strategy. Robotics and Autonomous Systems have been identified as key priority areas to tackle this Grand Challenge. A lot of resources have been spent in the industry to manipulate and evaluate flexible products, as emphasised by Unilever, and handling such objects is becoming a bottleneck for including their automated handling in larger automated processes. The goal of this project is to provide transformative solutions that help robots to perform automated handling of flexible objects in the context of the manufacturing industry, which aligns well with the priority of the EPSRC "Productive nation" and the "Manufacturing the future'" theme.

The project contributes to the EPSRC research areas of Robotics and AI (RAI) technologies and follows its strategic focus on the accelerated deployment of RAI technologies in next-generation manufacturing: the developed handling system will be implemented in autonomous material assessment and handling, which will be used by Unilever and potentially other companies. It will also address the "Challenge: Deliver safer, smarter engineering" of the Alan Turing Institute.

This project complements existing EPSRC projects "MAN$^3", "RAIN", "NCNR", "FAIR-SPACE", "ORCA" on robotic handling of materials, by proposing the visuo-tactile coordination for handling flexible materials, and EPSRC projects "Tactile superresolution sensing" and "NeuPRINTSKIN" by extending the tactile sensing technologies to robotic handling applications. The project also complements EU projects "CloPeMa", "I-DRESS" and "CLOTHILDE", by combining vision and touch for clothes perception and manipulation.